The effects of low energy impacts on the head and neck system, particularly within sporting scenarios.

The need for more efficient head protection gear, such as sports helmets, hard hats and military helmets, for different environments is essential. The risk of serious injuries or trauma from accelerations (linear and angular) and strains induced from low energy impacts on the head is very high, as can be demonstrated from recent events related, for example, to American Football, Rugby or Cricket. The development of evaluation methods that can predict injuries and trauma, ensuring that the user can resist a specific impact, is therefore of major importance.

The study of the effects of low energy impacts in head, helmet and neck systems will allow the development of new and improved materials and layouts for head protection systems. Numerical methods and experimental analysis are fundamental tools in this process. Consequently, the scientific goals of this project will be supported by numerical simulation (finite elements analysis), experimental analysis and energy-based analytical methods. The main aims and objectives of the project are to better understand the wave propagation mechanisms in the helmet, head and neck system, to develop methods to better assess the level and probability of induced head injury and trauma and to propose ways to improve protection and lower injury levels based on the use of new energy absorption materials.